EarMetrics- BP: Developing in-ear digital blood pressure measurements for complex surgery at Leeds Teaching Hospitals NHS Trust

Blood pressure measurement is essential to help control blood pressure to reduce heart attacks and strokes, and monitor for life threatening blood loss during surgery. Unfortunately, blood pressure measurements vary in how accurately they are performed and usually use a cuff around the arm; not having changed substantially in the last two centuries.

"Digital blood pressures" are being researched as alternatives. They measure blood flow by detecting changes in the colour of the skin with each pulse. They also measure speed of the pulse from the heart to a distant site (eg. arm, leg or outer ear) .

Benefits of "digital BP" include;

1. not relying on a BP cuff,
2. continuous recording
3. potential for use in normal daily devices e.g. wearables (watches, earbuds and hearing aids).

Unfortunately, these measures are not accurate enough to use in medical care, and use light sensors which are inaccurate for people with brown or black skin.

EarMetrics is a new way of measuring "digital BP"; using light sensors in normal-looking ear-buds that measure colour change of the skin inside the ear with each pulse, and a motion detector sensor (already common in earbuds). These have been shown to detect these digital measurements. Their advantage is detecting blood flow much nearer the heart (likely more accurate) and only needs one unobtrusive device. They also measure from the inner ear canal; which is the same colour for everyone; and so likely to work irrespective of skin tone.

EarMetrics earbuds will be developed that can be used by patients during operations and record their measurements. Patients who are having benign tumours removed from their adrenal glands will be asked to wear the earbud during their surgery at Leeds Teaching Hospitals. These tumours cause very high levels of adrenaline so causes large changes in blood pressures; very high during surgery and very low after. During surgery these patients have a tube threaded into an artery in their wrist to record pressure. Data experts from University of Leeds will compare EarMetrics-BP readings with artery pressures to develop the accuracy of the EarMetrics-BP measurements to the highest standards.

We aim to produce a medical grade EarMetrics-BP device that is suitable for use in surgery, and for studies to confirm if EarMetrics-BP is useful for detecting blood pressure in all uses. We'd like to replace all BP cuffs and provide medical grade BP from EarMetrics powered earbuds and hearing aids.